InstaRinse: A project to develop and publicly trial a novel, high efficiency, cup-washing appliance

Across coffee shops, offices and universities, the disposable coffee cup has become synonymous with the UK's waste epidemic. 99.75% of the 2.5bn cups used annually are sent to landfill (House of Commons Environmental Audit Committee-2017) with \>50bn in the USA (earthday).

On-the-go coffee consumption is increasing, while increasing the use of reusables is proving challenging. Only 3% of people have adopted them (Starbucks-2019), though this is not down to lack of reusables available. This is a key issue and highlights the underlying challenge compared to single-use plastic bags. Alongside environmental charity Hubbub, we investigated why reusable uptake is so low. \>40% of our 160 and Hubbub's 3,000+ respondents cited transporting a dirty cup as their key reason for rejection.

Many large companies, in a bid to tackle their waste, have issued their employees with a reusable cup. However, life cycle assessment (LCA) of reusables highlights how this may have a negative environmental effect if they are not washed in an efficient manner, i.e. in a dishwasher (RECYC-QUÉBEC). The issue lies in that most people handwash them (dishwashers take too long). An office of 100 employees, may use over 100,000 litres of water annually simply handwashing reusables.

InstaRinse offers a unique solution in an under-explored space. Designed as a free-standing or built-in unit, it is a customer operated, self-contained, appliance, which allows users to rapidly (~15s) rinse and dry reusables efficiently and hygienically. This represents a radical disruption to a limited state-of-the-art based on kitchen dishwashers and sinks.

Key challenges include addressing the balance of heat, cleaning and drying to achieve an optimal, safe and hygienic steam-based wash suitable for multiple vessel sizes/shapes. We will adapt the technology of our innovative prototype to meet the need identified by stakeholders.